Control of TSE incubation time by Polymorphism in PrP

Technical abstract
Polymorphisms in PrP are thought to control TSE incubation time and susceptibility to disease, and several PrP mutations have been linked with the development of familial human TSE disease. However, the mechanisms by which alterations in PrP sequence affect disease transmission, or cause disease to occur spontaneously are unknown. This programme of work, using unique lines of gene targeted transgenic mice, is designed to study the effect of individual alterations in PrP on an identical genetic background, and determine the role of such polymorphisms/mutations in the disease process. We also aim to determine the role of PrP amyloid in TSE disease and whether it forms part of the TSE infectious agent or is instead formed as part of a protective mechanism against the spread of disease.